Testing the chemical calibration of Sediment Profile Imagery (SPI) with novel in-situ pore water gel probe techniques: a proof of concept study.

Sediment Profile Imagery (SPI) has been used recently to look at the relationship between benthic communities and sediment. However the SPI image has not really been calibrated with respect to the sediment redox and sediment biogeochemistry. This proof of concept study aims to use the in-situ technique of DET and DGT gel probes to undertake the first colour/chemical calibration of SPI images in order to determine high-spatial resolution redox sensitive features in a biological context relating to aRPD (apparent redox potential discontinuity) and bioturbation.